Liposomes mimicking halophilic archaea cell membrane for antibacterial therapy in space

Mollie is studying the development of stable drug delivery systems for use in spaceflight through understanding and reverse engineering extremophiles.